Queens' University Belfast and Polytec Car Styling Bromyard Limited

To embed a fundamental understanding of Light weight Reinforced Reaction Injection Moulding Process in order to meet customer demands for lighter car components.